Conversational Systems for Complex Routing Problems in Open Spaces

As they do recommend telling a catchy story in the first paragraph, here is mine: I learned HTML
even though I didn't have internet at home. I was 13 when I earned my first money from building a
website. Soon after I learned Pascal and won several programming competitions in Belarus; I could
write Dijkstra's algorithm aged 14. I went to America to study computer science; there, I
unexpectedly picked up studio arts and had fun juggling parallel computing in Python and
C/OpenMP with welding and sanding down metal sculptures. I ended up spending a year studying
ML at Oxford, helping with the 2020 Census in Connecticut, earning an MSc, and publishing a
book with O'Reilly. Now, I am searching for an academic programme that will let me combine my
programming and problem-solving skills with systems thinking to address geospatial problems at
scale, and prepare me for a career in research and development, whether in academia or in
industry. I am convinced the Conversational Systems for Complex Routing Problems in Open
Spaces is exactly the kind of programme I am looking for.
I believe my academic and professional background make me a great fit for this PhD programme. I
received a Bachelor of Science degree from Trinity College (Hartford, Connecticut) in 2018, where I
double-majored in Computer Science and Studio Arts. I graduated in the top 3% of my class, with
a GPA of 4.0, summa cum laude (highest distinction), and honours in both subjects. I spent the
2016-17 academic year (three terms) at Worcester College, Oxford, taking a total of 6 tutorials
including Machine Learning, Artificial Intelligence, Deep Learning for Natural Language Processing,
and Information Visualization and Machine Learning. I successfully completed numerous machine
learning projects and practicals using sklearn, Keras, and PyTorch Python libraries, including
building a recurrent neural network that summarises text paragraphs into short sentences, and
received final grades of 70+ in all six tutorials.
In summer 2017, I worked with my professor Ralph Morelli to analyse student performance on the
App Inventor programming exercises, and co-published a position paper titled "Abstraction as a
predictor of difficulty in Quizly problems" (2017 IEEE Blocks and Beyond Workshop). In the same
year, I was awarded the Ralph E Walde Prize for outstanding achievements in computer science.
For the capstone project to finish my degree, I built a Python/THREE.js interface that performs
dimensionality reduction of arbitrary datasets using Principal Component Analysis (PCA),
Multidimensional Scaling (MDS) and Singular Value Decomposition (SVD), and visualises the
output in 3D.
After one year of working for an open-data consultancy, I decided to consolidate my fragmented
geospatial knowledge, and enrolled in a part-time master's programme in Geographical
Information Science at the University of Leeds alongside my full-time job. During the course, I used
my full-stack programming skills to build interactive maps with back-end APIs, analyse satellite
imagery, and generate animated maps. I also completed a 6-week Artificial Intelligence for Earth
Monitoring course by the EUMETSAT. In my MSc dissertation, I explored the extent to which
locations of Waitrose stores (and possibly other well-established chains) can be used to describe
neighbourhood characteristics, specifically health and wealth outcomes. My supervisor Andy
Newing and I are in the process of publishing this research as a paper. In the middle of writing my
dissertation, I joined a location-planning consultancy in London, and graduated with distinction in
November 2022.
In my five years of professional experience as a Civic Technologist and then a Senior Data Analyst
and a Data Engineer, I built REST APIs and data exploration interfaces with Python/flask/django,
React, and Svelte, created interactive maps in Leaflet and Mapbox/MapLibre, and designed
efficient BigQuery and Python wor